ON-TRACS : Rapid rail tension measurment system

Most modern rail installations use a 'continuously welded rail' which, because of the lack of
expansion joints, is laid with a pre- tension as determined by the temperature extremes to be
experienced. In order to maintain safe operation during service it is necessary to have a
method of measuring residual rail tension (or compression) in situ.
Current methods are time consuming and invasive, limiting their application. The concept of a
new method to produce a much faster, non invasive and more convenient method of
measurement will be demonstrated.